University of Liverpool and Brooks Automation Limited

To introduce and embed knowledge enabling the reduction/suppression of ice-forming moisture in low-temperature automated storage systems and on the samples held in these systems, and for the development of ice-repellent surfaces.